STFC CG 2015

The QMUL Particle Physics Research Centre (PPRC) has an exciting set of particle physics experiments at the forefront of the field. Members of the Group have been working on the commissioning and analysis of data from the ATLAS detector at the CERN LHC which has just finished its Run 1 from which over 200 papers have been published. The ATLAS Group will continue to expand the study of the Higgs boson(s), the study of the top quark, started at the CDF experiment, and the study of proton structure at the highest possible energies. The QMUL Group is also involved in upgrades to the ATLAS detector for the higher luminosity by participating in the ATLAS Tracker Upgrade and Level One Calorimeter Trigger upgrade programmes. At the other end of the mass scale the neutrino group is exploiting data from the T2K long baseline neutrino experiment in Japan which will continue taking data towards indications of CP violation, and perform high precision cross section measurements. The Group is very engaged in the rich programme at the SNO+ detector in Canada that will be taking data during the period of the grant. In addition the Group is working on the next generation long baseline experiment Hyper-Kamiokande, and very high energy atmospheric neutrinos with IceCube-PINGU, Finally, the Group is exploring new possibilities at the FCC/LHeC and ILC.

Potential impact
The QMUL Particle Physics group focuses its research primarily on experimental particle physics aimed at understanding the fundamental constituents of the universe and the forces through which they interact. This research centres on: the ATLAS experiment and its upgrade at the CERN Large Hadron Collider - searching for new high energy phenomena and an understanding of the Higgs boson; the T2K experiment in Japan and its upgrade Hyper-Kamiokande which studies neutrino interactions with the aim of understanding the matter-antimatter imbalance in the universe and SNO+ that studies the neutrino nature. The direct outcomes of this research advance our knowledge of the nature of the universe.

Many of the problems and challenges that need to be addressed to achieve these research outcomes involve the development of skills and technologies that can lead to positive societal and economic impact. Members of the group are working on a number of projects to realise this impact:

Data processing and analysis techniques from the LHC are being applied to increasingly large samples of data generated in studying the quantities of proteins in complex biological samples. These techniques aim to reduce the size of data sets, and speed up processing time. This will enable more sophisticated and optimised analysis techniques to be used, that were otherwise too resource intensive and expensive. In the first instance this will benefit researchers across the private, public and third sector, working in areas as diverse as virology and cancer treatment. But ultimately, by identifying protein targets for disease monitoring, diagnosis and personalised treatment this could lead to important improvements in the the health and well-being of society.

Pattern recognition techniques used to make sense of the billions of signals coming from the ATLAS detector are being applied to identifying structural tissues in functional magnetic resonance imaging of the heart. This aims to provide a deeper more quantified understanding of the imaging in order to provide better evidence for making treatment decisions. This will provide clear benefits to doctors and cardiac patients in enhancing the diagnosis and treatment of angina.

The silicon detectors in the ATLAS detector have small deformations that can have an impact on the performance of the detector. These deformations can be measured and software based corrections can be used to account for the effects. These software algorithms can be used to correct for surface deformation in precision engineering applications. This could be used to overcome existing limitations on precision and uniformity in manufacturing and measurement systems. A demonstration project is underway to apply these corrections to existing machines at QMUL. This will ultimately benefit manufacturers of milling and metrology machines.

The group has a number of public engagement activities, targeting schools and the general public. This includes a strong contribution to the CERN@school program. This well established public engagement program enhances physics teaching and offers teachers and students authentic research opportunities. A pilot programme at Dulwich Academy is working with students, conducting measurements with a scintillating muon detector. This will be expanding over the next year to bring in four further schools. The group run an annual Particle Physics Masterclass, that continues to enjoy success with huge interest from local schools. The group is also involved in producing popular science articles, public conferences, media events and social networking. These activities help enhance science education, and bring a deeper understanding of our research activities to the general public.

The group has a diverse program of outreach and impact activites arising from our research that will benefit others ranging from the general public to school children and from researchers in other disciplines to business and industry.